Impact Acceleration Account: Ulster University 2022-2025

This Impact Acceleration Account builds upon key strengths within Ulsters Arts & Humanities disciplines. Specifically expanding our research impact for Sustainable Peace, Medical Humanities and Design, Virtual Production and Heritage. It builds upon our consultancy activity across departments and shares our outstanding track record in Creative Industries Knowledge Exchange with other subject areas. It consolidates several collaborative agreements with external organisations.

The overall aim is to enrich our interdisciplinary research culture, sharing and growing best practices towards more diverse, deeper, and long-lasting impacts and subsequently; Extending research culture beyond the university sharing best practices with our research partners; Providing new space, time and opportunity for ambitious impact engagement, through three primary areas of focussed investment:

1. Interdisciplinary Research: Expanding our applied research, indictive of practice-based creative disciplines has the potential to extend or unlock different types of outputs that are inherently impactful.
2. Screen-based and immersion: Much of our Faculty, University and Regional strategies focus on the Screen Industry. Potential exists to unlock new cultural artefacts from existing research, for example as films/TV programmes or immersive experiences for public engagement.
3. Collaborative Policy engagement: Our Social Sciences subjects are strong in this regard and can mentor Arts & Humanities subjects to accelerate broader impacts including UN SDGs and UNESCO priorities.

To enable these engagements a detailed series of activities under the following five work packages:
WP1: Creative Space
WP2: Immersive Humanities
WP3: Humanising Healthcare
WP4: Research Impact Training
WP5: AHRC Symposia/Festivals of Creative Research